Public experiences of service change in primary care: Focusing on the spaces and places of service delivery

This project focuses on understanding how transforming primary care provision is perceived and
experienced by the public.
In the context of high proportions of clinically unnecessary attendances at A&E, understanding why
patients make decisions to access emergency services is important to inform interventions that
reduce overloaded primary care provision. The proposed research explores the motivating
conditions and sense-making activities that influence patients' attendances and experiences at
primary care sites. The project will also examine how patients' situated encounters with primary
care services shape perceptions of local health policy amongst a wider backdrop of systemic
changes to primary care provision.